IIndexical Ice, Evidencing planetary flux via the index of Greenlands 'Dark Zone'.

Greenland's ice is melting at a rate never seen before. The current process of evidencing and acting upon planetary-scale changes is riddled in bureaucratic systems of science and politics and is far slower than the temporality of the climate emergency. Through a detailed analysis of and collaboration with current scientific findings occurring in Greenland, this thesis will develop and initiate a methodology for revealing the climate crises using the production and aesthetics of media as a political tool for climate action. Finally, this methodology will be deployed in practice at carefully selected and alternative venues of climate discourse.